Exploring Co-Creation Of Sexual Reproductive Health And Rights Resources In Humanitarian-Development Nexus.

Exploring Co-Creation Of Sexual Reproductive Health And Rights Resources In Humanitarian-Development Nexus.